Probing the effects of radiation damage in candidate Pu ceramic wasteforms

The ultimate 'end point' for all UK-owned separated Pu is a geological disposal facility (GDF) either in the form of spent mixed oxide (MOX) fuel or as a ceramic product containing Pu in the immobilised form. The
Nuclear Decommissioning Authority (NDA) is supporting UK Government in identifying technology, materials and processes that can support a long term strategy to place some portion, if not all, of this material beyond reach. Immobilisation of Pu at the atomic scale within the structure of a durable host material, such as zirconolite (ideally CaZrTi 2 O 7 ) is deemed a credible option. During the service lifetime of a GDF,
wastepackages containing Pu will be subjected to alpha radiation which may result in cracking, swelling, He- accumulation and radiation-induced amorphization. This may, in turn, result in changes to leach rates,
microstructure properties and mechanical behaviours. There is therefore a driver to further understand these processes on the properties on the bulk properties of zirconolite materials, and moreover, the effect of the initial state (composition, synthesis route and crystal structure) on the propagation of these effects.
The aim of this project is to probe radiation damage behaviour in zirconolite-rich wasteform materials produced by hot isostatic pressing (HIP) which is the preferred thermal treatment route for immobilising Pu
within zirconolite phases. The outcomes of this PhD will feed into the NDA knowledge base on radiation damage effects in nuclear wasteforms and support a safety case for the immobilisation of plutonium within
titanate ceramics.